LoCT Low Carbon Tractor

This project brings together a consortium to improve the performance, autonomy and efficiency of the New

Holland concept gas tractor in order to overcome significant technical challenges and bring it to a point of

comparison with conventional diesel powered tractors at a commercially viable cost.

The tractor is to be as close to a diesel as possible in terms of physical appearance and performance so as to

be a realistic option. The main objective being to significantly reduce the carbon footprint of tractors used on

farm and within the wider community, such as municipal use. As there is a great demand for carbon

neutralisation and high pressure on farmers to be environmentally friendly, this tractor would be a route to

achieve this. The link with Anaerobic Digestion plants (and the potential for energy independent farms)

provides a further significant environmental impact opportunity.